Projection Mapped Video Games

Projection Mapped Video Gaming - We wish to develop a new form of video game which fuses mapped projection, motion captured characters all housed within a pop up book and controlled by a hand held wireless controller. This moves our work more formally towards the commercial sector, a direction we have been keen to exploit in order to scale our business.